Enabling sustainable fusion and other power generation technologies by novel manufacturing

Civil fusion power concepts that provide zero-carbon energy on a national scale are advancing, with the UK at the forefront through its innovative Spherical Tokamak for Energy Production (STEP) concept. STEP necessitates tungsten reactor coatings to protect copper and steel plasma-facing components, as no other material can match tungsten's unique thermophysical properties, such as high melting point, excellent thermal conductivity, and erosion resistance against unavoidable plasma strikes. However, creating thick tungsten coatings on copper or steel reactor vessels faces challenges due to the significant differences in their melting points and thermal expansion coefficients, which result in severe thermal expansion mismatch strains and premature failure during manufacturing and service-related thermal fluctuations. Current methods for producing tungsten coatings are insufficient for achieving the necessary thickness (multi-millimeter) and longevity (over 3 years) required for sustainable commercial applications.
This project will address the manufacturing challenges by researching a new workflow based on field assisted sintering (FAST). FAST is an advanced rapid powder consolidation technique. Although applied for W coatings, the new approach will be applicable to a wide range of technologically important dissimilar coating/substrate systems for clean energy solutions. The novelty lies in several interlinked areas:
- Use of multi-material interlayers between steel and W layers, including complex geometries and/or a transitory liquid phase sintering material;
- Process simulations of the underlying physics including the evolution of stresses and strains, cracking and failure modes, and detailed microstructural characterisation of the novel multi-material structures; and
- Access to specialised plasma reactor simulators to test and optimise coatings and components under realistic conditions.

The aim is to develop new capabilities and exploit the associated understanding to produce a generic manufacturing platform for tailored coatings systems for fusion and other low carbon power applications. The overall project objectives are:
- To develop a new, scalable manufacturing process workflow for the fabrication of mm-scale tungsten coating on a range of materials for fusion energy applications, including steels and CuCrZr alloys;
- To extend the methodology to curved surfaces and structural components with complex geometry;
- To fabricate industrial scale demonstrator components for fusion applications.

The project link more broadly with the body of fusion research within the UK, and internationally and falls within the EPSRC manufacturing the future and nuclear fusion research area.